The Cloud Factory: A Memoir

Graeme's PhD project, The Cloud Factory is a memoir, practice as research, with accompanying critical study of trauma within contemporary works of Scottish social realism. The creative component will be a memoir, exploring his inception into youth gangs in North Lanarkshire in the mid-2000s. The project will be written in a vernacular Central Scots dialect. The critical accompaniment will consider how traumatic lived experience features within Scotland's contemporary literary tradition, its effects upon the craft of storytelling and how understanding trauma as a theme is fundamental to the potential impact of these works, both academically and within the communities in which they originate. This is similar but meaningfully different territory to that explored in The Young Team, which was a novel - based on elements of Graeme's lived experience, but focusing on different parts of that experience, framed differently, and not presented as memoir.